VIADOT

"VIADOT will be using the Innovation Vouchers towards:

VIADOT is lodging a patent application for an innovative image recognition tool that allows users to take pictures of advertising and instantly make purchases. VIADOT requires legal and IP advice on the application.

I would also like advice on UX (user experience), we are looking at how the consumers interacts with the product and make sure it is improved prior to launch."